EUROSTARS PHOTOCAT

The PhotoCat project is involved in the development of an innovative photo catalytic enhancement to existing water purification and disinfection systems. It is specifically targeted at eliminating invasive species from ballast water but has also identified several other related applications.